The University of Huddersfield and O&H Vehicle Conversions Group Limited KTP 23_24 R1

To develop and embed advanced simulation tools for new product development, resulting in new, light weight emergency vehicles with lower emissions.